Open Utility IP Advice

Open Utility is developing a peer-to-peer (P2P) marketplace for distributed energy. The TSB voucher will be used to devise an IP strategy to maximise the potential value our investments into this new technology area.